Transformers at the Energy Frontier

The GN2 family of models leverages auxiliary task learning to improve main task performance by learning multiple tasks simultaneously. Relationships between tasks and advanced auxiliary learning techniques is an area of active development. Hence, there is a lot of potential to improve the state of the art. Still, you will also be welcome to propose your own research ideas.